Future scale-Up comprEssor Line highLy Efficient Drive (Project FUELLED)

In line with the **ATF strategy**, the project partners will industrialise, to automotive volume production standards, **producing a series of fully functional air compressor prototypes** for **commercial vehicle** hydrogen fuel cell applications, with a clear roadmap towards initial and high-volume production.

Key deliverables aligned to ATF will be:

* To validate for scale up through pilot production **fully functioning efficient air compressor parts**.
* To demonstrate a **clear route to scale up**, with a route for securing market share.
* To contribute to the UK's net zero supply chain, **closing gaps with UK based suppliers** and establishing UK capability where applicable.
* To increase business confidence in making large scale manufacturing investment, based on validation to automotive standards and **clear understanding of supply route to volume** production.

The project partners are:

EMPEL, founded in October 2019, to develop and manufacture next generation **state of the art integrated electric motor and power-electronics systems** based around a unique modular and scalable hardware and software architecture

ZF is a global technology company **supplying systems for passenger cars**, **commercial vehicle**s and industrial technology. ZF have a footprint of 9 UK sites, with an **newly invested R&D centre in the West Midlands** employing around 750 engineering staff.